SH2AMROCK

SH2AMROCK - Ireland's Emerald Hydrogen Valley SH2AMROCK will deploy green hydrogen across key hard-to-abate sectors across the island of Ireland – including key infrastructure to enable the production, distribution, and use of green hydrogen. The 5 year-project, with a total investment of approximately €80m, will showcase the capacity of H2 to maximise penetration of RES through sector coupling, while facilitating widespread integration of renewable H2 into Ireland’s energy system. SH2AMROCK will realise this goal through the deployment of the country’s first hydrogen valley and multi-modal H2 transport hub in Galway – accelerating the island of Ireland’s energy transition and decarbonisation across multiple end-user applications.